The University of Manchester and Vernacare International Limited KTP 24_25 R1

To develop, embed and exploit advanced understanding of lifecycle assessment and polymer recycling to produce innovative and sustainable circular solutions for single-use plastics in the healthcare sector.